University of Bath And Quotient Diagnostics Limited

To enhance sensitivity of glycated haemoglobin (HbA1c) assay on analysers and to develop non-assay based instrument calibration procedures, to improve monitoring of diabetic patients.